OnePlan: The Future of Event Planning. End-to-end visibility and a single source of truth for every stakeholder in the event lifecycle.

* 100's of millions of events take place each year. There is no centralised, scalable, integrated planning platform to support the site planning and operations of these events. OnePlan is this platform. It will give event planners a set of advanced integrated tools combined with sharing, collaboration and procurement functionality. It will provide end to end visibility of the event planning process for all stakeholders with a single source of truth. It is a step change in the site planning and operations of events. A major leap in efficiency, collaboration, cost reduction, safety and security.

* We have conducted 12 months of in depth industrial research across our full spectrum of potential customers. Using a MVP version of OnePlan we have been working closely with the International Olympic Committee, FIFA, Glastonbury, INTERPOL, Great North Run, IRONMAN, Chicago Marathon and many less well known agencies, and events. We have in total engaged over 600 event professionals across 40 countries to understand their needs, wants and problems. They have made the demand for OnePlan clear.

* COVID - 19 has resulted in a surge of interest and we are now at 900 as a result of the release of our prototype social distancing tools, and webinar demonstrations. We conducted surveys across the entire group, holding discussions with key organisational personnel to understand need. As an example we spent 2 days in meetings with the Glastonbury Festival team.

* Some key data below to understand the market and the unmet business need:

* 87% of event planners are unhappy with their current planning options.
* 73% - No centralised system.
* 87% - No dedicated tools or platform for event site planning.
* 67% - No consistent style of planning
* 82% - Site plan is static - Plan out of date on creation.
* 91% - Sourcing up to date maps and satellite imagery is a major challenge.

* 70% say they are not aware of a system designed for event site planning.
* 48% say they will adopt OnePlan when the upgrades are completed. 35% will strongly consider.